Investigating rDNA dysregulation in cancer: Unraveling chromosomal rearrangements and breakage consequences on rDNA activity, ribosome biogenesis, and

Ribosomal-DNA (rDNA) repeats are essential DNA elements within our genome that produce ribosomal RNA, the building blocks of ribosomes, the sysnthesis of which is universally upregulated in cancer. Genetic alterations in rDNA have been implicated in various cancers, however the study of these alterations in cancer has been technically challenging up to now. Using state-of-art imaging, genomics, and proteomics approaches, this research project aims to elucidate the intricate dynamics of rDNA dysregulation in cancer. By characterizing the arrangement and activity of rDNAs in diverse cancer cell lines, and exploring the functional consequences of rearrangements within rDNA regions, we aim to unravel the underlying mechanisms and functional contributions of rDNA alterations to malignancy.